Cranfield University and Elsoms Seeds Limited

To develop more efficient bulk seed storage processes and seed 'health' monitoring capabilities by fully understanding what influences the quality, germination and vigour of seeds.